Development of AI Tool for Precision Therapeutic & Prognosis on Early Dementia and Post-Stroke Rehabilitation

The proposed COSMA neurofeedback system is a self-management solution but also a therapeutic system that provides a cognitive map response for each game played which includes (1) cognitive scores and (2) brain profile responses. The cognitive map produced will help the user, carer, and clinician to understand the patients' cognitive enhancement and the brain's current capacity to adapt and prevent the cognitive and psychological related issues as a secondary tool.

This proposed technology is aimed at providing precision medicine for preventing dementia progression at early stages with a early diagnosis and a continuous monitoring measures that will provide quicker recovery and long-term support for dementia and post-stroke patients.

The benefits of the technology are: (1) non-invasive; (2) improved mental ability for dementia/stroke patients; (3) can provide early/quick recovery treatment; (4) ensures patient's longer independence; (5) reduced reliance upon NHS and improves UK economy; and (6) will strengthen the UK as a leader in dementia and stroke research.